The value of monitoring micro-circulation status in the management of trauma

The cells and tissues in the human body rely on the circulatory system getting oxygen to them to enable them to function and survive. This is termed microcirculation and can be impacted by a variety of diseases and trauma, including shock, sepsis and cardiovascular events. However current clinical practise focuses on managing the macrocirculation of the patient. The assumption is that macrocirculation and microcirculation are aligned (coherent) and working in parallel . This may not be the case, and loss of coherence may explain the observed failure of interventions (resuscitation: treatments and therapies) aimed at normalising global oxygen delivery, where tissue circulation may become de-coupled from the systemic circulation by local disease processes. Leading clinicians agree that resuscitation should be targeting the true end point: delivery of oxygen to the cells, and have proposed that microcirculation needs to be monitored so that early stage hypoxia and tissue damage can be detected earlier, enabling adjustment of the intervention therapies to improve tissue and organ function and outcomes.

ODI Medical has developed a non-invasive microcirculation monitoring system (recently CE marked). The system has been shown to assist in the management of acute heart failure patients on heart and lung machines and assists in the management of premature babies.

The Company now plans to carry out clinical studies with the Intensive Care Units at a major NHS hospital, Leeds Teaching Hospital Trust, to establish how microcirculation status can assist the clinical team in the management of patients with shock and severe trauma.